Med Arcade – AI Agent to Accelerate Diagnosis in Primary Care

Med Arcade is building a new kind of AI assistant for GPs, one that helps clinicians make sense of complex patient data, quickly and safely.

GPs today face a daily flood of information, spread across clinical notes, letters, lab results and hospital systems. It's overwhelming, time-consuming, and a major factor in clinician burnout. Our AI agent simplifies this chaos by bringing the most relevant information together in one intuitive view, helping GPs find what they need faster and make better-informed decisions without replacing their judgement.

Unlike most tools that focus only on admin tasks, Med Arcade Intelligence is clinically grounded. It prioritises important clinical information, and supports safer, more personalised care. It meets the criteria for MHRA Class I medical device software and has been co-designed from the start with over 50 clinicians in the NHS.

Built by a team of Cambridge and Google X alumni, we've conducted over 100 interviews and iterated our product with frontline users. We emphasise usefulness and safety over hype. The result is a user-first, compliant AI platform that respects the realities of general practice.

Med Arcade was recently named one of the Top 100 most promising AI startups globally and invited to the 2025 RAISE Summit at the Louvre.

By building better infrastructure for clinical data today, we're helping create a future of precision primary care, where GPs can spend less time wrestling with records, and more time with patients.